The University of Liverpool and Fletchers Solicitors Limited

To develop a Digital Legal Assistant to assist decision on whether to pursue cases of medical negligence. The system will make use of techniques from artificial intelligence covering information extraction, machine learning and data mining.